Mechanisms of Infection Chronicity and Pathogenesis in Gastrointestinal Chagas disease

Chagas disease is caused by the protozoan parasite Trypanosoma cruzi. Chagas is a neglected tropical disease that affects millions of people from Latin America. Infected people carry the parasite for life but many never experience any symptoms. Others develop serious problems affecting the heart and/or the digestive tract. The reasons why people progress to different types of disease is not well understood. During chronic infections, only small numbers of parasites are present and they are located inside cells, within solid tissue. This has made it difficult to detect parasites and investigate their contribution to the disease process. We developed a technique that makes these experiments much easier. It is based on transgenic T. cruzi parasites that have been engineered to express a light-emitting enzyme. By measuring the intensity of light emitted by the parasites we can track and quantify them inside live mice and in specific organs. We have already applied this system to study the development of Chagas heart disease and to test whether drugs can cure T. cruzi infections in mice. In this project we will now apply this technology to investigate the digestive form of Chagas disease. First we will find out which parts of the mouse's digestive tract are affected by T. cruzi infection and ask whether parasites or mice with different genetics are associated with different levels of disease severity. Next we will analyse the microscopic changes that affect the gut's muscles and the parts of the nervous system that control them. We will also investigate how the mouse's immune system responds to T. cruzi, and find out if these responses play a part in the development of disease. Finally, we will test whether benznidazole, a drug that can cure mice of T. cruzi infection, can also prevent the development and progression of digestive pathology. Together these studies will provide a much better understanding of how T. cruzi causes chronic infections and leads to symptomatic Chagas disease affecting the GI tract. This will help accelerate the development of novel strategies to treat patients.

Technical abstract
Chronic infections cause a massive global burden of morbidity and mortality. They are caused by bacteria, viruses, protozoa, helminths and fungi against which host immune responses are insufficient to clear infection. Understanding the mechanisms that explain pathogen persistence and how this leads to disease is crucial to developing new treatments. This project aims to address these questions in an animal model of digestive Chagas disease (DCD), which is caused by the parasite Trypanosoma cruzi. At least 6 million people are infected with T. cruzi and approximately 15% will develop DCD. This disease involves damage to gastrointestinal neurons and smooth muscle leading to massive enlargement of the colon and/or oesophagus. Very little is understood about the mechanism of pathogenesis. The principal applicant recently uncovered specific regions of the gut that serve as major reservoirs of T. cruzi infection. This discovery was made possible by an infection imaging system based on parasites expressing a codon-optimized, red-shifted luciferase gene. This project will combine this technology with advanced techniques to study the GI nervous, immune and smooth muscle systems to investigate how T. cruzi causes DCD. A comprehensive series of experiments will be used to optimise methods to investigate these systems and establish a framework for the first in vivo trial of a front-line drug (benznidazole) to prevent DCD. This is a hypothesis-driven project with the potential to reveal novel insights into the mechanisms of T. cruzi persistence and the immuno-pathogenesis of DCD. The models and the underpinning data will support trials of new anti-T. cruzi compounds, immunotherapies and regenerative approaches, such as enteric neuron stem cell therapy. The project will generate fundamental insights relevant to other chronic diseases and will help to define the complex interactions at the interface of gastrointestinal, immune and neurological systems.

Potential impact
Who will benefit from this research?

In the short-term, beneficiaries of the research will include:

(i) Academic researchers engaged in relevant areas of biomedicine. These areas include: Chagas disease, trypanosomes and other parasitic protozoa, drug development, genetics, immunology, gastroenterology and neurology.
(ii) Private sector organisations involved in Chagas disease drug development
(iii) Staff working on the project and their institutions

In the longer term, additional beneficiaries may include:

(i) The Chagas disease patient population and their dependents.
(ii) The wider public in endemic regions of Latin America
(iii) The wider public in other countries to which infected people have migrated, including the UK.
(iv) Individuals and institutions associated with other types of enteric neuropathy e.g. gastroparesis, oesophageal achalasia, intestinal pseudo-obstruction, Hirschprung disease.

How will they benefit from this research?

The project will advance knowledge about the parasite Trypanosoma cruzi and Chagas disease, which is a major neglected tropical disease and an emerging global public health problem. This new knowledge will provide a better understanding of how T. cruzi is able to evade destruction by the immune system and cause the digestive form of Chagas disease. The comprehensive analysis of the mouse model of digestive Chagas disease, will provide a framework for testing new scientific hypotheses and for pre-clinical testing of new treatments.

Benznidazole is one of only two drugs available to treat T. cruzi infection. It has not been considered justifiable, however, to treat seropositive individuals with digestive symptoms, but normal heart function. This is primarily because no trials have addressed the efficacy of treatment in the context of digestive outcomes. This study will provide relevant pre-clinical data on benznidazole. It may therefore lead to a re-assessment of its possible utility for patients and identify further research priorities that will need to be pursued to inform the design of future clinical trials.

Chagas disease has large economic and social costs associated with lost productivity and healthcare costs. It disproportionately affects people who are already economically disadvantaged and so acts as a barrier to development. Progress in developing treatments therefore has the potential to benefit individuals through improved health and wider societies through alleviation of these burdens.

The broader scope of the research encompasses genetic, immunological and pathological aspects of chronic infections, as well as gastroenterology and neurology. New knowledge in these areas will also (i) aid the formulation of new hypotheses and devise improved ways to test them; (ii) stimulate ideas of how knowledge can be applied to solve medically important problems; and (iii) provide data that can inform efforts to develop new treatments for diverse types of enteric neuropathy.

Staff working on the project will develop new skills, including transferable skills relevant beyond the academic research sector. These include critical thinking, problem solving, time management and communication. Their institutions stand to gain reputational benefits, increased potential future income due to broadened research portfolios, increased student interest and network effects from new external collaborations.